Investigating smart heating controls for period homes

We all have a duty to use energy wisely, and there are products on the market that can help. For example, smart heating controls. However, we also value our cultural heritage, which includes period buildings. Some people find that the aesthetics of smart heating controls are incompatible with period style buildings. We plan to explore the human issues around smart heating control design in period style buildings, and to identify the types of products that that would most suit the owners of period style homes.